Nitro reduction at carbon for manufacture of amine-containing chemicals: a combined computational and experimental study of mechanisms and selectivity

This project falls within the EPSRC physical science research area.
Production of agricultural and pharmaceutical products requires converting the nitro group (a functional group with one nitrogen and two oxygen atoms) into the amine group (a functional group with nitrogen and two hydrogen atoms). This conversion is essential because the amine group is common in medicine, such as paracetamol1, and also serves as a key building block for synthesising other valuable chemicals. The barrier of this conversion is too high to occur spontaneously, so catalysts are required. Catalyst provides a new route for the reaction, decreasing the barrier and accelerating the reaction rate without consuming itself. Currently, the catalyst used in industry is toxic metal on carbon. Other less toxic metals have also been designed, but they all suffer from high energy demand. In addition, during this conversion, hydrogen atoms and electrons should be provided, and they are called reductant. Some reductants have low atom efficiency, which means that many of their atoms end up as waste rather than being incorporated into the final products. A new catalyst system has been developed using an enzyme called hydrogenase being fixed on carbon support. The potential impact lies in sustainability, especially its lower energy cost and less side reactions. Enzymes are non-toxic to the environment because they are prevalent in nature. The enzyme is a catalyst that can promote reactions inside creatures, usually under mild conditions. Hydrogenase is an enzyme in bacteria that can split hydrogen gas into hydrogen-positive cations and negative electrons2. In this catalytic system, hydrogen gas donates electrons that are conducted through the carbon support to the nitro group, and convert it into amine group3. The novelty of this catalytic method lies in its mechanism. In traditional method using a metal catalyst like Pd, the nitro group gains electrons and hydrogen cations simultaneously, while in the new catalyst, they are obtained separately. During this conversion, it has been proven that the nitro group will first convert into hydroxylamine group (a functional group with nitrogen, oxygen and two hydrogen atoms) as a transition. However, when nitro group is connected to different atoms, some reactions are slow while others are quick. In this DPhil, how the catalytic system carries out this conversion will be studied.